Summarisation of Argumentative Conversation

My research project seeks to combine a well-established subfield of NLP, summarisation, with the growing area of Argument Mining (AM). In essence, AM involves automatic analysis of texts involving argument (language that uses reasoning to persuade) in order to identify its underlying components. These components can then be used in the generation of a textual summary that allows human readers to quickly grasp important points about a discussion.

As an illustrative problem for argument summarisation, we can think of a media company that wishes to report on recent parliamentary debates around a controversial issue. If the volume of debates is large, a summary would clearly be useful. An ideal system which solved this problem would be able to identify the key opposing stances in the debate and summarise the arguments for each.

The difficulties inherent in this task are numerous. Principal among them is the fact that the key units of analysis in argumentative conversation rarely correspond to surface-level features like words, and inferring these latent structures is a non-trivial problem [1].

Within a machine learning framework, this can be restated as the problem of choosing the most appropriate output representation for a supervised machine learning model. One commonly-used representation for argumentative text is the Toulmin model [2], which identifies six distinct Argument Discourse Units (ADUs) and defines relations between them. Many existing systems use only a subset of these units, since distinctions between some different types of unit are difficult to identify in practice.

To give an example of these challenges, one ADU that is commonly annotated in such tasks is the Backing unit, used to give evidence to a Claim. Though the presence of such units may be indicated by the presence of certain words or phrases ("To illustrate this...", "Consider...", "As an example..."), in many cases, such explicit indicators are lacking, and the relation of the Backing unit to a Claim unit may merely be implied by the juxtaposition of Backing and Claim in adjacent sentences (see e.g. the examples in [3]).

In such cases, it may be impossible to identify the relation between two argument components on the basis of the text alone, and some sort of world knowledge may be required to do this. This could be encoded implicitly, using a pre-trained language model such as BERT, or explicitly, using a knowledge graph [4].

Since we are also addressing the task of summarising an argument, we also expect to have to address the problems involved in the automatic generation of textual summaries. These include diversity, coverage and balance - in other words, producing summaries which do not repeat themselves, attempt to cover as much of the original text as possible, and give equal weight to different parts of the text with equal importance [5].

In conclusion, the problem of automatically summarising argumentative text is one which includes many open sub-questions we intend to address, including how to best represent argument components, how to learn them from textual data, and how to use these to generate a useful summary.

References

[1] Lawrence, John, and Chris Reed. "Argument mining: A survey." Computational Linguistics 45.4 (2020): 765-818. (see section 3.1 on text segmentation).

[2] Toulmin, Stephen E. The uses of argument. Cambridge university press, 2003.

[3] El Baff, Roxanne, et al. "Computational argumentation synthesis as a language modeling task." Proceedings of the 12th International Conference on Natural Language Generation. 2019.

[4] Fromm, Michael, Evgeniy Faerman, and Thomas Seidl. "TACAM: topic and context aware argument mining." 2019 IEEE/WIC/ACM International Conference on Web Intelligence (WI). IEEE, 2019.

[5] Li, Liangda, et al. "Enhancing diversity, coverage and balance for summarization through structure learning." Proceedings of the 18th international conference on World Wide Web. 2009.